Our Rainwater. When it rains, its yours!

Sewage-spills into our waterways are increasing every year as a result of intense rainfall reaching stormwater overflows. This has a detrimental impact on the environment and can create a public health hazard. However, the positive contribution households can make by disconnecting their rainwater from sewers awaits exploitation. Our Rainwater provides water companies with a software as a service, rainwater management platform to facilitate customer sign-up for downpipe disconnection schemes such as 'smart' rainwater management systems, at scale. Communities will help reduce the amount of water flowing into their drainage system, reduce sewer spills from storm overflows and store rainwater locally for their own use, minimising their clean water demand and lowering their water bills.